Numerical Study of Hydrogen Combustion in Heavy Duty Engines

A key area of research currently being undertaken in engineering, is the environmental impacts of
internal combustion engines and how this impact could be reduced while improving performance. A
particular engine known for its superior efficiency is the diesel engine, which is used in vehicles,
power equipment and generating electricity (Lloyd and Cackette, 2001). Despite its favourable
performance capabilities, it tends to produce negative environmental impacts, which include
emissions of CO2, NOx and airborne particles such as soot. This soot can cause surface corrosion in
the environment, negative health impacts in humans and damage within the engine due to build-up.
In 2012, exposure to ambient air pollution was the main cause of approximately 3 million deaths
(World Health Organisation, 2016). In addition to this, the UK government plans to reduce emissions
by 78% by 2035, compared to the levels in 1990, to achieve net zero by 2050 (UK gov, 2021). Thus, it
is necessary that research is conducted in optimising internal combustion engines to decrease such
emissions.